Architectural Intentions: Jungian Theories on Extraversion, Introversion and Archetypal Images

Research Summary
The primary objective of the research project is to develop an intimate working knowledge of the literary works and theories proposed by the renowned Swiss psychiatrist and psychoanalyst Carl Gustav Jung and then apply this deep learning to contemporary architectural understanding, with a particular focus on built and unbuilt works from the 19th and 20th centuries. This will be undertaken in conjunction with a detailed investigation of the critical influences, intentions and philosophies of influential architectural figures who have been observed to have operated within the frameworks linked to the metaphysical ideas of Architectural Phenomenology and self-embodiment.

Research Aim / Hypothesis
The research ambition is to explore how the study, exploration and subsequent application of architectural understanding deeply rooted within a Liberal Arts based paradigm can yield prodigious benefits when unwaveringly applied to the education and practice of architecture as a discreet engineering discipline. The central motivation to research the themes detailed is a profoundly held belief that a firmly established appreciation of the Humanities and Social Sciences is critical to the development of deeper knowledge associated with the conception of architecture(s). The comprehensive examination of the theories of Carl Gustav Jung offers a platform to cogently investigate the application of psychological and metaphysical perception within the context of contemporary built and imagined realities, through the lenses of the extraverted and introverted forces that fuel the human desire to continually reshape and redefine the physical dominion.

Knowledge Exchange and Transfer
The research project will seek to address current identifiable knowledge gaps linking architectural practice and education within the context of theoretical methodologies popularised by Carl Jung in relation to archetypal images.
A fundamental component related to the successful evidencing and recording of a discernible KE will necessitate the delineation and delivery of a sequence of theoretically concentrated workshops aimed at incorporating the research findings within the framework of professional architectural practice.
A critical aspect of the dissertation will be to study the effects of setting(s) on the architectural design procedure. Preparatory exploration has revealed the dynamic links that exist between the generation of real world and imagined space and the social and environmental experienced by the designer.
The study will analyse the essential characteristics of a Liberal Arts education delivered within an architectural curriculum/setting and how this learning can be transformed into a tangible shift in the manner in which the domain of the built environment is both taught and understood.

Public Engagement and Impact(s)
The research findings resulting from the investigation of the detectable gaps in knowledge will be disseminated principally through the delivery of a structured series of pedagogical workshops involving both professionals and students.
A pivotal characteristic of the research proposal will be to discourse the requirement for a far-reaching understanding between the vital roles played by Architecture and Psychology in shaping the discernments and cultural engagements that populate both realities and un-realities.
The central impact of the Postgraduate Research degree will be to enrich relationships connecting the spheres of Architecture, the Liberal Arts and the Social Sciences by adopting and testing an assortment of both traditional and innovative research methodologies.
A crucial component associated with the completion of the Postgraduate Research degree is the desire to imbed Jung's philosophical frameworks within the design of real and imagined worlds to the benefit of not only the academic community but a wider diversity of societal contexts, via the adoption of a multidisciplinary approach.